Library Music and its Use in Television Production

Although library music (i.e. "stock music") has played a fundamental role in the use of sound in screen media since the early twentieth century, there has never existed a study specifically dedicated to the form, and most references to library music within the field of musicology are by the way of exclusion. The intentions of this project are twofold; firstly, to work towards a critical framework for the analysis of library music in television programmes; and secondly, to conduct real-world fieldwork which illuminates the process of composition, placement and reception of library music as a fundamental part of the television industry.